Demography, Computational Social Science Inequalities in Mortality, Morbidity and Clinical HealthTraits with Explainable Artificial Intelligence

Improving the prediction (and forecasting) of the causes of mortality with deep machine learning algorithms, and uncovering inequalities across these causes.